Aston University and Invibio Limited

To develop evaluation procedures to determine the mechanisms and effects of particulate debris from Carbon Fibre Reinforced PEEK fracture fixation devices, which will enable increased adoption of this material for use in orthopaedic trauma procedures.